University of Portsmouth and STS Defence Limited

To develop a communications unit with 2 key features; the ability to intelligently compress the data to reduce its size whilst preserving its value, as well as the ability to choose the best method of transmitting the data (e.g. satellite, WIFI, 2/3/4g) in terms of cost, application and urgency.